Environmental Transmission Electron Microscopy for Sustainable Materials Development: Modifying the Photocatalytic Properties of TiO2

Background
Understanding the (photo)chemistry of TiO2 is critical to current commercial (£20 billion) and future applications. Current applications include pigments, protective coatings, sunscreens, and self-cleaning surfaces. Future applications include antimicrobial materials, air and water cleansing, and renewable energy storage. All these technologies either rely on, or suffer from, the reactions between water and air, catalyzed by TiO2 materials, to give reactive oxygen species (ROS). It is therefore critical to understand how TiO2 structure-property relationships lead to ROS formation and to develop control strategies.
Objectives
The aim of this project (in partnership with an industrial collaborator) is to study the chemical dynamics of ROS formation on TiO2 and identify chemically robust coating compositions and methods to optimize stability, reduce waste, and reduce energy use. The key enabling technology is the use of state-of-the-art electron microscopy methods that allow the generation of chemical movies which will lead to unprecedented insight into TiO2-based chemical processes at the atomic scale.
Experimental Approach
This project will use state-of-the-art Environmental Transmission Electron Microscopy (ETEM) with 4D Scanning Transmission Electron Microscopy (STEM) and Electron Energy Loss Spectroscopy (EELS) which can be used to interrogate materials under gas environments to chart structure, chemical composition, and oxidation state as a function of time. Under optimized conditions data can be obtained at atomic resolution to probe the chemical dynamics of ROS formation. Specifically, this project will use ETEM to investigate how various TiO2 structures and coatings evolve and modify ROS production under dioxygen and water atmospheres and illumination.
Novelty
There is precedent for investigating TiO2 using ETEM to understand the structural changes that occur on heating or under illumination. However, the simultaneous acquisition of structure and composition-oxidation state information under operating conditions is unprecedented. Furthermore, the ETEM methodology developed as part of this project could have much wider application to the fundamental understanding of other photoactive materials used in solar energy conversion, catalysis, and protective coating technologies, generating long-term impact.
Training
Expertise and experience will be gained in state-of-the-art electron microscopy methods, nanoparticle synthesis, photocatalysis, and structural modelling. This project would be in collaboration with an industrial partner and the CDT in Sustainable Materials for Net Zero (https://www.york.ac.uk/physics-engineering-technology/study/cdt-susmatzero/). The training programme includes taught courses focused on aspects of the synthesis, characterization, and application of sustainable materials and will include an opportunity for industrial placement.